A Decolonial Feminist Interrogation of the Sources of International Law

Feminist approaches affirm international law is a gendered system. Feminist research, however, has scarcely analysed the foundations of the international legal system. Through an in-depth decolonial feminist interrogation of the sources of international law - a pillar of the discipline -, I will critically evaluate and reinterpret the history, understanding, and uses of the sources of international law. The research methodology deploys feminist and decolonial approaches to question traditional legal approaches and to reveal the forms, strategies, and speeches in the sources of international law that define certain social groups as "others" from places of power and domination.